UK-China Joint Centre for Sustainable Intensification in Agriculture (CSIA).

Technical abstract
The joint centre for sustainable intensification in agriculture (CSIA) is centred around a primary partnership between RRes and CAAS, with several additional Chinese partners in place to bring together a complementarity of skills and capacity in areas of research where a collaborative approach will lead to faster and better solutions for agriculture as well as increased impact and translation of the research effort. Specifically CSIA seeks to: 1. Enact a programme of colloaborative reseach to develop soultions for the following focus areas: i. Crop efficiency, ii. Soil management, iii. Next-generation Integrated Pest, Disease and Weed Management solutions, iv. Modelling agricultural innovation, practice and policy. 2. Enact a programme of capacity building in SIA through PhD student training. 3. Facilitate increased staff exchange between the UK and China. 4. Undertake Knowldege exchange activities through: i. CSIA Scientific meetings; ii. CSIA Student training school; CSIA International Conferences